Transformation as Praxis: Exploring Socially Just and Transdisciplinary Pathways to Sustainability in Marginal Environments (TAPESTRY)

The objective of TAPESTRY is to examine how transformation may arise from below in marginal environments with high levels of uncertainty. Climate change uncertainties, especially at the local level, constitute one of the main challenges to the sustainability of societies and ecosystems, calling for systemic transformative changes. While uncertainty can exacerbate anxieties about the future, it can also provide an opportunity to create transformation and deep structural change. TAPESTRY focuses on three patches of transformation in India and Bangladesh - vulnerable coastal areas of Mumbai, the Sundarbans and Kutch - where hybrid alliances and innovative practices are reimagining sustainable development and inspiring societal transformation. TAPESTRY is organised in a transnational and transdisciplinary consortium across the UK, India, Bangladesh, Norway and Japan. Its conceptual innovation lies in studying transformation as praxis, by putting bottom-up change and the agency of marginalised people at the centre and by analysing how co-produced transformations can be scaled up and out. The project is particularly relevant to theme 1 and 3 of the call, i.e. governance, wellbeing, quality of life, identity and values in relation to transformations to sustainability. All these lie at the heart of the welfare and development challenges faced by India (a lower middle income country) and Bangladesh (least developed country). The project's outcomes and impact will inform processes to improve the quality of life of marginalised people affected by climate change related uncertainties, build action and capacity amongst all partners whilst generating evidence of how bottom-up transformation can take place in marginal environments.

Potential impact
The primary users of the research will be the actors who co-produce it. In doing so, they will use the process to reflect on their own engagement and collectively explore changes to policy or governance (instrumental) and develop a deeper understanding of concepts about T2S (academic). Other users and beneficiaries include: citizens affected by climate change impacts in all three sites; people's movements; CSOs; academics and students in South Asia and beyond interested in T2S in the context of climate change; state agencies including planning and development boards, and concerned government departments and ministries. In order to target our messages effectively towards these diverse audiences, all of the core project partners will be involved in developing our communication strategy, through the use of Participatory Impact Pathways Analysis (PIPA).

Our findings have diverse implications for multiple audiences. They will be disseminated to a wide audience in South Asia and beyond to provoke further learning. We will collate storytelling materials and monitor opportunities for the English, Norwegian, Japanese and vernacular media coverage such as the Times of India, The Guardian (UK) and local newspapers. We will gather film and written material from each site to document processes of transformation, which will be used to inform stories, an exhibition and briefings. The communication team will devise a global strategy to share multiple non-academic outputs -- blogs, audio-visual material, newspaper articles, policy briefs, Photovoice and life histories. In order to raise awareness of the project and also the potential for transformative alliances through evocative, compelling narratives and images, a pop-up exhibition will take stories of transformation to metropolitan audiences in Kolkata, Mumbai and Dhaka. Where possible, we will re-use materials from the exhibition for other events (e.g. proposed Political Ecology Network (POLLEN) conference hosted by IDS 2019).
Academic dissemination channels are selected for their ability to reach large and relevant audiences and encourage engagement and feedback.

Global academic networks such as (POLLEN) and the biannual Transformations conference, with whom project partners have existing relationships, will be targeted. Insights from the project will also be shared via the T2S newsletter and in webinars to promote learning across a community of practice. Outputs, including policy briefs, e-newsletter, social media, articles, blog posts and news, will be shared via the websites hosted by partner institutions, such as, NMBU, Kyoto, IITB, AIDMI, ICCCAD and Sahjeevan which target a wide audience. A range of academic outputs will be on OpenDocs, a permanent open-access repository hosted by IDS. Data storage and management will be to the highest standard (see proposal).

We have planned for 4 presentations at conferences, including the Royal Geographic Society and a UNFCCC COP side event; an issue of the open-access IDS Bulletin (which received 400,000 downloads in 2016), three policy briefings, an IDS research report and Practice Paper (which aims to share practical learning from the programme). At least five journal articles targeting high ranking journals and a book (for Oxford India) will be produced. All team budgets have a dedicated budget for communication dissemination activities.